The evolution of dinosaur brains, senses, and intelligence

This project will use CT scans and advanced statistical methods to assess major trends in dinosaur brain and sensory evolution across 150+ million years of Mesozoic history.